Uni of Nottingham & Advanex Europe Ltd

To develop and embed a simulation/scientific based approach to design for the tooling and manufacture of metal components in order to optimise flow and minimise defects.